Inspire Activity Line (Inspire)

The **Inspire Programme** by EIT?Food is a series of short, theme-based courses (typically around three weeks long) designed to raise awareness of global food-system challenges and foster innovation in areas like digitalisation, proteins, aquaculture, sustainable packaging, and targeted nutrition.

Each course combines subject-specific learning with entrepreneurial training---covering design thinking, market analysis, business development, team building and risk assessment---delivered by leading academic and industry partners across Europe.

Participants work in multidisciplinary teams to develop innovative solutions and viable business ideas, culminating in a final pitch competition where prize winners are selected

Graduates of any Inspire course are eligible for the **Inspire Impact** programme: a free, fully-online follow-up experience that focuses on mission-driven innovation and real-world impact. It includes online modules, mentoring, and a final competition in December offering cash prizes to top projects.